Integrating Maritime Cultural Landscapes with the Ecological Seascape Using Marine Spatial Planning

The global reckoning of climate change is demonstrating within the scale of a lifespan the interconnectedness and interdependence of our natural systems, specifically in marine spaces. This project employs
an interdisciplinary approach and aims to address, across three research oriented case studies, the gaps of archaeological and ecological resources and study through the lens of MSP, or marine spatial planning. The three case studies will weaving cross-discipline techniques of environment reconstruction, and will identify co-incidences, co-occurrences, and causalities of environmental interaction. This work could refine academic archaeological and ecological research as well as bureaucratic MSP practices on an international level.

The overall objective of this project is to investigate three case studies focused on an MSP objective: one organised for commercial use, one from an environmental reconstruction or archaeological standpoint, and one an ecological MPA or OECM standpoint. In each of these cases, a deep dive of the historical and present ecology, archaeology, and physical oceanography will contribute to a full spatial understanding of the area.